Robert Gordon University and Optima Asset Maintenance Solutions Limited

To deliver a higher quality, more efficient, customer focussed service through the use of Design Thinking to drive the optimisation of internal processes and their delivery from contract negotiation to account management.